The University of Surrey and Therme Group Services (UK) Limited KTP 23_24 R2

To create the first comprehensive, science-based carbon footprint calculator for the services acquired by clients of the Visitor Economy. Knowing the carbon footprint of the acquired services is the first step for clients and Visitor Economy entities to address the sector's significant impact on the environment.